360 Nuclear Knowledge

Stickyworld and STS Nuclear are collaborating to test the technical and commercial feasibility of media rich

communications for engaging staff and supply chain in smarter knowledge sharing around the

decommissioning process.

Exploring a combination of immersive photography and video providing visual context to data sharing, the

team aim to demonstrate the potential for reducing cost in on boarding new staff and teams, and de risking

knowledge from the industry by providing and easy way to share technical know how about complex

environments, machines and processes.

Traditional methods of project engagement use various communication forms meaning that data is lost, often

introducing risks to the project. Stakeholders are also specialists in their area, with reduced knowledge of other

specialist skills. This platform will help them break down the barriers to other specialist to ensure everyone is

on the same wavelength, and everyone involved is well consulted.